Flying High

The Flying High programme will address three major hurdles to the development of integrated drone technologies, support the realisation of the industry’s potential in challenging environments and unlock a latent market opportunity in the UK by: 1) Integrating a wide range of drone technologies and systems; 2) Catalysing public engagement and enthusiasm; 3) Enabling the market and shaping the regulatory environment.